University of Cambridge Impact Acceleration Account

The mission of the University of Cambridge is to contribute to society through the pursuit of education, learning and research at the highest international levels of excellence. Our world leading research in the Art and Humanities (A&H) has generated a variety of impacts, with strengths in policy impact, influence in education, and engaging hard-to-reach publics through its collections.

Our research has led to greater visibility of langugues in health, trade and social cohesion policy and informed evidence given at the House of Lords Risk Assessment and Risk Planning Committee. In collaboration with leading cultural organisations, academics have engaged A-level students through the 'Young Writers' Award' (a four-year partnership with the BBC Radio and First Story) and contributed to the introduction of a new GCSE module on migration history. With the help of community partners, the University's museum professionals and researchers have
taken exhibitions as far as South Africa and Cairo, and to underserved groups locally. To these achievements can be added a plethora of societal benefits generated from A&H research, including increasing cohesion, improving conservation and inspiring creative industries.

New, focussed investment through an AHRC IAA is sought to develop the AHIF proof of concept in new strategic directions, using highlight notices to encourage projects in areas of institutional priority and to support a wider range of researchers to lead projects. AHRC IAA funding would enable support for A&H impact to be much more closely coordinated with other IAAs held within the University, leveraging expertise and
enabling more collaborative projects (for instance, in areas such as sustainability, AI, digital humanities and language sciences). KE placements will grow and open up relationships with businesses, charities, social enterprises, through projects requiring more concentrated periods of time with partners.